Dwr Cymru Welsh Water (DCWW) Internship

The proposed internship aims for a transformational change in how catchment management scientists at Dwr Cymru Welsh Water (DCWW) assess catchment management resource availability and quality issues. It will achieve this through embedding an expectation of geological and hydrogeological understanding to complement water resource catchment studies. It is proposed that following workshops to gain a better understanding of DCWW objectives Dr Vanessa Banks, an applied (karst-, engineering-, hydro- and environmental-) geologist with a research interest in developing conceptual ground models for problem solving at a range of scales, will embed herself in catchment science research activities. She will use these projects to demonstrate the benefits of the extensive range of BGS data and information to catchment science understanding. Through cross site working and facilitated meetings she will develop networks of DCWW/BGS/NERC collaborations that will be a legacy of the internship. In parallel with this Vanessa will provide monthly hydrogeology related CPD opportunities (talks, workshops and field skills); identify and lead on peer review writing opportunities, and facilitate the pursuit of research funding opportunities for DCWW/ BGS/ NERC research opportunities.